Embodied Voices: Ethics and politics of voice and body in performance

In the wake of global movements like Black Lives Matter and #MeToo, questions around the inclusion of oppressed voices currently sit at the heart of the performing arts community (including poetry, theatre, music and dance). Whether in discussions about colour-blind casting in Hollywood or major opera houses deciding if canonical stage works that problematically depict marginalised people should still be performed, the cultural implications of giving voice to marginalised experiences and ideas through performance are more important now than ever. To date these issues have remained largely untouched by philosophy, yet philosophy can bring important and distinctive understanding to the debate through ethical and aesthetic analysis of performance and embodied voice: What happens when artists invoke other voices in their work, and how does this shape the work's reception? What are the implications of performing someone else's lived experience, such as a work that makes reference to another's body?

Although such questions are raised by practitioners in the performing arts, this has not been addressed in a systematic or thorough way with limited opportunity for reflection giving way to practicalities of producing creative output. By bringing together academics (from philosophy and other disciplinary backgrounds such as dance studies, theatre studies and musicology) with expertise in the performing arts, body aesthetics, feminism and ethics together with practitioners of the performing arts, this network aims to develop an urgently needed ethical framework, which can help the sector negotiate these complex issues and improve representation, inclusion and equality for unjustly marginalised groups and further theoretical reflection on these issues.

In achieving our aims, the workshops and symposium will be organised around three key themes:
1. Embodied voice: drawing on case studies from across the performing arts, we will interrogate to what extent the body of the performer affects the meaning-making experience for the audience. This raises questions about how bodies mean and how audiences 'read' them, as well as whether words and actions can easily be disentangled from one's voice and body (for instance, can another achieve the same meaning by imitating the gestures of another)? Does such dissociation cause harm (when is it significant)?)
2. Authenticity and ownership: in developing an appreciation of the significance of voice and body in performance we will also interrogate the concept of authentic voice and authenticity in performance, for instance, how does the identity of the performer relate to their performance? Are some works restricted to certain performers (in virtue of the contribution their body makes to the work)? Who ought to have ownership of a particular work? Whose permission is needed to re-perform a particular work?
3. Moral and political value: To what extent do the performing arts contribute to moral and political education? Does an audience have a responsibility to engage in a particular way with a work of performance, and what would this entail? Can an artist demand this?